Soil and organic matter processes

Technical abstract
The focus of this project is on organic matter and biological residue interaction in grassland soils. It consists of two components:

1. Biochemical and physical characterisation of organic matter, including the use of NIRS for analysing complexity of biological organic matter. This work is linked to the SoilCIP (Objective 1)

2. Novel process studies to examine infiltration of viscous liquids. This research will test the hypothesis that infiltration rates of livestock slurries control key soil processes influencing nutrient release, gaseous emissions and diffuse pollution to water.

This project is influenced by and provides information for another North Wyke project (project number 5740) in the 'Grassland, environment and soil systems' Strategic Programme Grant area.